Hadean - Massively Distributed Simulation Engine

"In this Innovate UK supported project, Hadean intends to demonstrate the potential applicability of a novel, cloud-based computing platform for researchers seeking to model complex cellular interactions.

For complex diseases such as cancer, this approach has the potential to generate radical insights into cancer biology, accelerating the identification of novel medicinal approaches, including new cancer drugs."